ER stress signalling by the UPR activator IRE1 and its regulation by BiP

The Endoplasmic Reticulum (ER) is a major compartment within the human cell that is important for ensuring proteins
attain their correct shape, particularly secretory proteins such as antibodies and hormones. The sudden requirement to
produce large quantities of secretory proteins can overwhelm the ER's capacity to correctly maintain protein structure,
which can result in neurological diseases and
cancer. A rectifying signal is initiated that bolsters the ER's capacity to maintain protein homeostasis. The stress receptor
IRE1 is a critical component of this process. However, the molecular details of IRE1 signal activation are not clearly
understood.
Using purified proteins and a biochemical, cellular and structural based approach, we aim to understand how IRE1 is activated in
response to an increase in misfolded protein within the ER that leads to UPR
Furthermore, we aim to visualise the 3D shape of IRE1 facilitating further insights into signal activation. Thus, the proposal
will generate novel insights into IRE1 mechanism towards providing a better understanding of how to target IRE1 signalling
in disease.

Technical abstract
The ER is the primary site for folding and maturation of proteins destined for the extracellular space and has special
significance for secretory cells that produce antibodies and hormones. The sudden requirement to produce secretory
proteins can overwhelm the folding capacity of the ER, which can lead to an accumulation of misfolded protein - a situation
termed "ER stress". A rectifying signal is activated that aims to restore ER protein homeostasis. The stress sensor IRE1 is
critical in this process. However, the molecular mechanism of how IRE1 detects and then propagates the signal across the
membrane is not clearly understood.
We aim to provide novel molecular insights into the mechanism of IRE1 signal activation. We will use a biochemical and
structural approach to dissect the interplay between IRE1, BiP and misfolded protein towards understanding the
mechanism of activation and regulation. We anticipate that new insights generated by our work will provide a better understanding of how to target IRE1 signalling in certain diseases.